Development of instrumented geosynthetics for real-time performance monitoring of geotechnical assets - Ground engineering

Aim: Develop a commercially viable, field ready, sensor system for measurement of strain and temperature in an existing geosynthetic product either during manufacture or at the point-of- application.

Objectives:
1.Develop and demonstrate a viable sensor-embedded geosynthetic where the sensing system is a core part of the geosynthetic which is embedded during the commercial manufacturing process.
2.Deploy an instrumented geosynthetic system and analyse data to guide future design of reinforced soil structures.
3.Monitor in-situ performance of reinforced soil walls through the use of embedded sensor arrays